An innovative PrivacyTech tool for data management utilising machine learning that could reduce consumer data exposure by 30% per year

Contxt Ltd (Contxt) is a UK PrivacyTech SME with a core project team of Mayur Upadhyaya (project/commercial lead), Niall Burns (technical lead/CTO), Jamie Beckland (product manager) and Mark Haine (regulatory lead). Contxt is solving a significant unmet need with its PrivacyOps data transfer pipeline designed to analyse, minimise, transform and redact consumer data. It will reduce the number of consumer data breaches by making it easier to create privacy-enabled digital applications. Data breaches cause consumers to stop doing business with a company, so ultimately, this project will help restore consumer confidence and trust.